Understanding and Developing Advanced Industrial Relevant Approaches to Assessing the Efficacy and Implementation of Electrodialysis

This project will employ a blended approach of modelling and experimental work focused on improving understanding of electrodialysis. The motivation of the work is to provide an enhanced modelling capability that will allow industry to more appropriately use electrodialysis to increase efficacy. It is hoped that this project will be expected to a partnership with Shell.